Searching for the global 21cm hydrogen signal using REACH

The Radio Experiment for the Analysis of Cosmic Hydrogen (REACH) is a radiometer aiming to constrain detections of the sky-averaged signal from the hyperfine transition of hydrogen, covering Cosmic Dawn and the Epoch of Reionization. I will use Bayesian statistics to constrain this 21cm signal, with the goal of distinguishing it from the noisy foreground emission. This will teach us about primordial star formation and other high-redshift astrophysics.